Aston University and Xtera Topco Limited KTP 24_25 R5

To develop novel monitoring technology for sub-sea telecommunications networks using photonic technologies to maintain cable integrity and detect potential damage or intrusion caused by for example presence of potential hostile action, unmanned vehicles, dragging anchors, accidental damage.